Leeds Beckett University and Medasil Surgical Limited KTP 22_23 R1

To develop and de-risk an optimal growth strategy using management science and strategic marketing capabilities in a highly regulated manufacturing business